Thick Complex 3D Micro-Structure Manufacturing

IBEX Innovations, a developer of advanced X-ray detectors for low-dose, high contrast imaging, are looking to identify techniques to manufacture a complex repeating 3D micro-scale structure at a thickness beyond what can be achieved using traditional electroforming methods.